Food Microbiome and Health: Micro- and macro-nutrient bioavailability from plan-based foods across the GIT

Technical abstract
Determine macro- and micro-nutrient bioavailability of nutritionally enhanced plant-based foods and factors affecting nutrient release.